Bisexuality in the Post-Soviet Russian Cultural Imagination

Background

In 2013, the Russian Parliament passed the "gay propaganda" law, effectively banning any mention of "non-traditional" sexualities in media, art and culture. The subsequent rise in attacks against queer people and organisations has made the study of LGBTQI representation in Russia urgent. While much-needed research is being carried out in this area (Glenn, 2020, Kondakov, 2014; Mole, 2019), academic focus has fallen largely on the experiences and representations of gay men (Healey, 2018; Chernetsky, 2017; Amico, 2014). Fewer studies have examined the lives and cultural production of lesbian women (Chantsev, 2009; Stella, 2015) and fewer still have focused on bisexual and transgender people. An examination of Russian queer culture is timely, and bisexuality merits its own academic treatment because the experiences and representations of bisexual people are distinct from those of gay men and lesbian women.

Existing Research

Bisexuality has gradually received more attention in Anglo-American gender and sexuality studies (since Garber, 2000). Anglophone bi-theorists have identified common bisexual tropes (Yescavage and Alexander, 2003) and plot structures (Roberts, 2011) and have suggested alternative modes of reading sexuality to allow for "both-and desires" over time (Angelides, 2001; Wilde, 2015). However, there has been no sustained scholarly analysis of bisexuality in Russia. Most academic treatment of Russian bisexual culture focuses on the Silver Age (Matich, 2005; Presto, 2008; Bershtein, 2012). Bisexuality in the cultural production of other periods has received little attention except for passing references (Baer, 2009). Indeed, otherwise authoritative academics have doubted the validity of bisexual interpretations of texts (Healey, 2010; Chantsev, 2009). Thus, as in Anglo-American sexuality studies, 'in its attempt at theorizing non-heterosexual identity, queer theory has unfortunately come to theorize only homosexual identity' (Erickson-Schroth and Mitchell, 2009).

Aims and Objectives

I will address this gap in scholarship by examining the place of bisexuality in the post-Soviet Russian cultural imagination. This project will provide new perspectives on post-Soviet LGBTQI culture by examining it through the prism of queer/bi-theory, allowing for Russian cultural difference without over-emphasising its exceptionalism. This interdisciplinary analysis will nuance our understanding of what it means to be LGBTQI in post-Soviet Russia and expand the scope of the queer-theoretical field as a whole.

Research questions:

How has bisexuality been represented in Russian cultural production since the fall of the Soviet Union in 1991? How has this representation evolved?
In which media and genres is bisexuality represented? What was the effect of the 2013 legislation on these representations?
What is the relationship between bisexuality and gender performance in post-Soviet Russian culture?
What distinguishes Russian representations of bisexuality from those of monosexualities (homosexuality/heterosexuality)?

Methodology

To achieve these aims, I will:

Analyse representative examples from several genres (e.g. literature, life writing, film) to construct a composite image of how bisexuality is treated.
Chart the evolution of depictions of bisexuality chronologically, highlighting emergent trends.
Approach material thematically to explore key issues related to (bi)sexuality (e.g. gendered socialisation, queer/bi-erasure).
Make comparative reference to depictions of monosexualities within the same sources.
Develop an interdisciplinary theoretical framework encompassing queer/bi theory (Alexander and Anderlini-D'Onofrio, 2012), gender studies (Halberstam, 2018), literary theory, film studies, history and biography to allow for deeper analysis.